Collaborative New Product Introduction Portal Integrating Virtual Reality Technologies

This project involves the development of a cloud-based demonstrator that enables multiple stakeholders to view and refine product designs by integrating multiple simulation and visualisation tools and providing a robust new product introduction workflow to capture stakeholder design inputs, monitor iterative design improvements and provide a stakeholder scoring dashboard against predefined parameters.